SELF PROTEM

Thermoelectric materials offer a versatile approach to the generation of electrical power from waste heat and solar thermal sources. Their widespread application is limited today by their limited performance and high cost. Iconiq innovation will investigate the application of self propagating high temperature synthesis on the industrial scale manufacture of novel cost effective thermoelectric materials.